Transforming Diabetes Care Through Engineering Biology

Hijack Bio are developing programmable, modular living therapies starting with a replacement for insulin. Insulin is a peptide-based biologic drug. Its delivery has remained similar since it was discovered in 1921\. Traditional insulin for drug therapy is produced by bacteria or yeast. Our innovation harnesses state-of-the-art bio-engineering to replace injected insulin with a daily pill. This first product will be a new effective treatment for hundreds of thousands of people in the UK with diabetes.